Patient Transport Innovation

Flock Mobility's Patient Transportation Innovation, is a project dedicated to transforming patient transport within NHS trusts. Our solution integrates advanced AI technology and electric vehicles into a single, unified platform, ensuring efficient, reliable, and sustainable transport services for patients and staff. Our people-centred design ensures that the needs of patients, staff, and administrators are prioritised, making transport management easier and more efficient.

Addressing the common challenges of traditional transport systems, such as inefficiencies, high costs, and environmental impact, by leveraging our AI-driven platform, we optimise vehicle usage, reduce waiting times, and improve scheduling efficiency, ensuring that every journey is smooth and timely.

What sets our project apart is our exclusive use of electric vehicles, significantly reducing carbon emissions and supporting the NHS's commitment to sustainability. We aim to provide NHS trusts with a cost-effective solution that enhances operational efficiency and contributes to a greener environment.

Patient Transportation Innovation aims to set a new standard for sustainable healthcare transport. This ensures that patients receive the best care while minimising our environmental footprint, reinforcing our dedication to eco-friendly practices in healthcare.

We are thrilled to enhance the existing project working alongside Thunk and their people-centred design approach. We look forward to building on the positive impact across healthcare transport in the UK.